University of Essex and Hush Craft Limited

To embed the latest techniques in network science and machine learning to create a secure and intelligent communication system which will enable control of unmanned surface vessels for over-the-horizon missions, and reliable retrieval of sensor data from equipment on board the vessel.